Novel Eco Cleaning and Sanitising System

The ECO Sanitisation machine, a British innovation, is a highly eco-friendly system for the
destruction of harmful microbes where humans may be exposed such as in hospital
environments. While gaseous ozone has been used for sanitising purposes for tens of years,
ozone dissolved in water has been used comparatively very little and there is no evidence in
patent searches to date that it is already used for this type of application. The initial protection
has already been taken out as a patent which is pending in the UK, the EU and the US. The
system is differentiated as a very effective microbial killer and saves time and money in
application because its method of cleaning/sanitisation is as already used in hospitals, and the
solution does not require heating. This saves energy costs while the machine has a low
carbon footprint.
This proof of market study will allow us to investigate key market parameters following initial
discussions with target sectors and assist us in assessing the market requirements and barriers
in more detail to allow us to make an informed decision on the target market.